A Computational Investigation of Binding on the Emerging Nascent Chain

A Computational Investigation of Binding on the Emerging Nascent Chain

Proteins are translated on the ribosome from mRNA and while translation occurs on the ribosome the polypeptide will emerge from the exit tunnel of the ribosome and can be transiently unfolded and then can adopt intermediate structures in its folding pathway to the native state. This co-translational window may have surfaces or pockets available for binders which may be buried once folded. For a disease-associated protein this window could be a therapeutic target which could be particularly useful for "undruggable" proteins where no known binders have been found for the isolated protein. Computational methods, such as Molecular Dynamics (MD) can be a useful tool in studying binding as they can provide atomistic detail and can account for the dynamics of a system. In addition, they can provide valuable predictions for experimental drug design which can make a more efficient workflow for the search for therapeutics. The prediction of binding affinity is an important part of drug design and for accurate binding affinity prediction an accurate binding structure is needed for input. Therefore, a system such as the Ribosome-Nascent Chain Complex (RNC) which is hard to experimentally resolve due to its highly dynamic nature is difficult for accurate prediction of binding affinity. So, development of computational methods for nascent chain-binder complex structure prediction and binding affinity prediction is important for the development of co-translational drug design. Therefore, in this PhD I will use biophysical models to predict the structure and binding affinity of nascent chain-binder complexes and use these models to design better binders for the nascent chain.

Currently in the Christodoulou group several nascent chain binders are being developed in the lab with a focus on nanobodies which are single chain antibodies that a naturally found in organisms such as camelids and sharks. Antibodies are a particular interest in therapeutic development due to their capability of binding with high affinity and specificity to almost any antigen. They can also bind to flat surfaces unlike small molecules which makes them a better binder for the unfolded nascent chain. For nanobodies their smaller size, high solubility and stability means they have great tissue penetration and so are a popular target for therapeutics.

Previous NMR experiments have been done to show that 2 nanobodies, NbSyn2 and NbSyn87, which bind to a c-terminal epitope on alfa-synuclein, an intrinsically disordered protein which is associated with Parkinson's disease, also binds to the nascent chain of alfa-synuclein which showed that nanobodies can bind to an emerging nascent chain with high affinity and specificity. The crystal structure of NbSyn2 in complex with a peptide of the c-terminus of alfa-synuclein is available in the Protein Data Bank (PDB) which I will use as a model system to test computational methods for predicting binding structure, dynamics, path and affinity prediction as I can use the experimental data of the structure and binding affinities as validation. These methods will include MD to predict binding affinity and these biophysical models can then guide the identification of nanobody residues that can maximise affinity for the epitope. Also, recent breakthroughs structure prediction using machine learning mean tools for nanobody structure and nanobody-epitope complex structure prediction have been developed which I will test against the experimental structure if NbSyn2-peptide. This will inform the methods which will be used for complexes with no experimental structure such as NbSyn87.
This PhD will try to characterise how nanobodies bind to an emerging nascent chain using computational methods to shed light on the binding mechanism and how binding can be affected by the presence of the ribosome and how it can affect the emerging nascent chain with high specifity.